Generating Faithful and Interpretable Explanations of Deep Convolutional Neural Networks

The main aim of this project is to increase the interpretability of neural networks by constructing logical explanations.

The key research objectives are to develop methods by which one can generate a symbolic (using logic) faithful justification of a neural network's classification, drawing from the network structure. This problem can be divided into two sub-problems: how to construct a rich symbolic justification that goes beyond mere feature identification and importance (from heat maps); and how to construct such an interpretation method for arbitrary networks that still maintains high accuracy with respect to the logic of the underlying classifer.

Techniques already exist to generate heat maps of neural networks that identify features, but do not in themselves provide rich explanations. To achieve the objectives above, therefore, I aim to generate logical statements that give insight into how the network uses different parts of the input, such as: those that reflect the relationship between sub-features and the output (for example, in the case of a picture of a cat, the ears providing the greatest impact on the classification); those that reflect the hierarchical relationship between sub-features (for example, a cat's ears are part of its head); and those that reflect the spatial relationship between the sub-features (for example, a cat's ears point 90 degrees from each other). In order to test the legitimacy of the methods developed for generating rich symbolic justifications, we need also to ensure that they apply to arbitrary networks. We will therefore seek to generalise these methods.

The expected novel contributions are building a method that creates rich symbolic faithful justifications of a neural network's classification, drawing from the network structure., and ensuring that it applies to a wide range of networks.

This PhD is relevant to the following EPSRC research area(s): Artificial intelligence technologies